Novel pathways for the regulation of lymphocyte development

Technical abstract
T lymphocytes develop in the thymus after passing through a well-characterised series of intermediate stages. The progression and phenotype of cells can be assessed by their cell surface phenotype and their transcriptional profile. It is now routine to use microarray technology to assess the whole transcriptome of cells at a given developmental stage. This type of approach has led to the emergence of a concept of transcriptional networks controlling lymphocyte development, with one or a few transcription factors acting as "master regulators". Recent work from our group and others has placed emphasis on post-transcriptional processes and their impact on the development and function of lymphocytes. Post-transcriptional processes affect the handling of RNA after transcription and can influence the expression of genes by altering the stability of the mRNA or by changing the rate at which the mRNA is translated into protein. Small RNAs called microRNAs are one aspect of this level of control. RNA binding proteins are also key regulators of mRNA stability and translation. In this project the student will examine the role of RNA binding proteins during thymic development.